Artificial Intelligence for email Messaging (AIM)

UK work output is 25% below G7 average, and work-related stress is key, with 34% of UK
employees suffering from workplace stress and subsequent poor productivity (Forbes, 2014).
Days off due to stress related conditions have risen over the past 3 years, now costing UK
business £70 billion each year (Huffington Post, 2014).
Professor Gloria Mark (University of California) contends email overload is a top ten stressor.
Over 113 billion business emails are sent globally every day, and workers struggle with the
demand. Annual global losses incurred by businesses due to lack of productivity and
inefficiencies associated with email cost the global economy £1.2 tn (Radicati, 2014).
In the UK, office workers receive on average of 121 emails daily and spend 28% of their time
with email. 40% of UK office workers feel under constant pressure to check email (up to 36
times/hr) and 45% feel pressured to respond immediately, resulting in stress and frustration.
As Professor Cary Cooper clearly states, email is damaging UK productivity and reducing
quality of life. Industry accepts email as a problem (Gartner, 2015), as seen in Atos’ awardwinning
“Zero email” campaign in which the company banned internal emails, thereby
reducing the load by 60%. According to Forbes magazine, this measure increased operating
margins by 15% (Forbes, 2015).
Funded by an Innovate UK Smart Proof of Concept project, Fantoo worked with globallyrecognised
thought leaders in the B2B email sector to prove the concept of its innovative
solution using Machine Learning (ML) and Natural Language Processing (NLP) to resolve
email overload. Fantoo will now develop a prototype to quantify productivity increase.